Improving Advanced HydraSENS Technology for CCUS Applications; a Novel Flow Assurance Tool

A prominent challenge in the Flow Assurance discipline of the energy industry revolves around preventing the formation of hydrate plugs during gas production and transportation, and CO2 clathrate hydrates for the Carbon Capture, Utilisation, and Storage (CCUS) sector. Traditional methods have focused on avoiding the thermodynamic zone conducive to gas hydrate formation, employing techniques such as thermal insulation, heating, extensive thermodynamic inhibitor injection, and effluent dehydration. While effective, these approaches are becoming costlier, especially in harsher offshore environments, and do not always ensure a direct correlation between hydrate crystal formation and plug occurrence.

An emerging trend in CCUS technology involves the transportation of impure CO2 within the hydrate pressure and temperature (P&T) zone, requiring careful considerations. To adopt this transportation mode, the development of innovative monitoring instruments is crucial to provide precise information on hydrate plugging risks during transportation within the hydrate P&T zone. Enhanced insights into hydrate formation dynamics empower energy operators to effectively manage and mitigate risks, optimising CO2 transportation, storage, and gas production operations. This ground-breaking project's objective is to pioneer the development of the world's first ultrafast and intelligent online hydrate initial formation monitoring tool. Simultaneously, it aims to create smart technology for detecting early signs of hydrate formation. This innovation serves not only hydrocarbon production applications for maximising economic recovery but also CCUS applications to meet net-zero targets, both in the UK and worldwide.